Pod Living Protection

"We make square buildings and then add the exterior shapes on as a facade much like a car manufacturer would do.
At the moment we are the only people on the market doing this and before we can expand we need to protect our idea.
We have invented a system of interlocking ribs that can be CNC cut to offer any shape to our buildings and need the design protecting before our competitors see it."